Ruractive

RURACTIVE aims to foster a just and sustainable transition of rural areas by developing smart, community-led, tailor-made, placebased and inclusive solutions within local Multi-Actor Rural Innovation Ecosystems (RIEs) in 12 pilot area (Dynamos - Ds) in 7 EU, 2 Associated Countries and Switzerland. RURACTIVE will unlock the innovation potential of rural communities by addressing six integrated Rural Development Drivers (RDDs) – namely multimodal mobility, energy transition, agri-food and agroecology, culture and cultural innovation, health and wellbeing, nature-based and cultural tourism – and transversally integrating climate change mitigation and adaption, biodiversity and social justice and inclusion. RURACTIVE will empower rural communities to act for societal change, by making available existing knowledge around smart solutions that integrate various forms of innovation (digital and technological, technical, organizational and social, business models and financial) and enhancing rural communities' capacities and skills, by providing training, capacity building, and knowledge transfer. Implementing a methodology for RIEs establishment in 12 Ds, RURACTIVE will work towards inclusive decision-making processes for all, including vulnerable groups and people at risk of exclusion, providing RIEs with instruments and capacities to collaboratively co-develop, co-implement and co-monitor smart and community-led solutions. Also, by offering an open set of data-driven tools (Decision Support Tool, Adaptive Monitoring tool), a digital infrastructure (RURACTIVE Digital Hub), and defining a programme for external Innovators, RURACTIVE will provide a fertile ground for change in rural areas. Results will be out-scaled through knowledge exchanges and networking at EU level (open contest for Additional Ds and RURACTIVE Forum), the deployment of training and capacity building activities for further rural communities and the creation of open e-learning courses and MOOC.